Aston University And Gas Data Limited

To develop a range of gas monitoring solutions, utilising optical fibre technologies, for difficult-to-detect gases and functional in challenging and hazardous environments.